The University of Manchester and Progress Integration Limited

To develop and embed new mathematical approaches for the optimisation of refinery crude units into commercial tools to deliver a step change in the consultancy and software portfolio.